Knee Tracker - a patient-centred mHealth device for improving outcomes for OA and TKR patients.

The Bluespot Knee Clinic has identified an exciting opportunity to commercialise Knee
Tracker - a patient centred, connected device to improve outcomes after knee replacement
surgery, and to treat osteoarthritis patients. The total knee replacement (TKR) procedure
involves severe surgical trauma and a protracted recovery period requiring compliance with
an exercise regimen. Demand for TKR procedures is increasing due to an ageing population, a
younger ‘market’, and a rise in obesity related issues. Further costs, and patient risk, are
incurred when remedial surgery is warranted due to complications after leaving hospital.
Active and healthy patients benefit far less from out-patient appointments, but they are seen
regardless. Additionally, pre-assessment of a patient’s suitability for surgery is not currently
based on a measurement of their knee mobility.
We believe there is a clear need to target resources to those who would benefit most, to assess
better the preparedness of patients for TKR surgery, to manage better their expectations, and
reduce the number of revision procedures.
Knee Tracker is a low cost ‘connected’ knee exerciser for pre- and rehabilitation of TKR and
OA patients. We estimate that implementation of Knee Tracker could help the NHS save and
target resources, reduce the number of risky and costly revisions, and benefit the patient by
motivating them to engage in their treatment and thus improve outcomes.